University of Essex And Sanctuary Personnel Limited

To develop embedded systems for intelligent process control, harmful emissions reduction and production optimisation for potential application to oil refining industries.